Role of noncoding RNA in changes in epigenetic states during inflammatory response

Recent advances in biology have reassessed the previous assumption that proteins are produced by RNAs, which in turn are encoded by genes, control all cell functions. It was discovered that 98% of all RNAs in human cells do not encode a protein. Non-coding RNAs (ncRNAs) are now regarded as essential to regulate cell function. However, less attention is directed towards the mechanism of transcription of these RNAs itself, meaning that it is possible that the production of ncRNAs is a consequence of functional changes and not a cause. Chromatin is the name for the proteins that package the long DNA molecule within the nucleus of the cell and the way chromatin structure is organised controls access to specific genes. Differential chromatin organisation can be regarded as the basis of cell identity and failures in the establishment or maintenance of this organisation lead to serious developmental defects and cancer. We have identified an ncRNA that is induced after pro-inflammatory stimuli and we show that the transcription of this RNA is required to alter chromatin and to up-regulate the expression of a specific gene. In addition, we show for the first time that transcription is also required to remove a protein from chromatin (CTCF) that represses gene expression. The purpose of this proposal is to understand the exact molecular mechanism of how this happens. We believe that this observation provides a paradigm for events that occur at many places in the genome.

Technical abstract
With 98% of the transcriptional activity along the genome not related to protein coding regions, non-coding RNAs (ncRNAs) play central roles in regulating gene expression. Moreover, transcriptional activity itself is known to impact on chromatin structure, with several chromatin remodelling complexes identified as part of the transcription elongation machinery. However, little is known about the impact of this transcription machinery on the chromatin of intergenic regions, the reason being that once transcripts are detected, chromatin alterations have already happened. Such studies therefore require an inducible model. Using such a system, our recent work uncovered a novel mechanism of chromatin remodelling that involves non-coding RNA transcription. The enhancer blocker protein CTCF binds to the chicken lysozyme -2.4 kb cis-regulatory element and represses lysozyme gene expression. LPS stimulation induces the transient expression of non-coding RNA transcribing through the CTCF binding site. This event drives the repositioning of a nucleosome located upstream of the silencer over the CTCF binding site and leads to CTCF eviction. The purpose of this proposal is to identify the molecular details of this transcription elongation dependent chromatin reorganisation associated with abrogation of gene silencing activity.